Intelligent BIM tool for automated room loading.

The design of healthcare facilities presents unique challenges, demanding precision in room layout, adherence to health standards, and efficient use of space. Traditional BIM tools, while useful, fall short in addressing the specific needs of healthcare architecture. Existing tools (Testfit, Sparkel, and Finch3D) offer generative design and rapid iterations but lack the tailored functionality for healthcare settings, particularly in automated room loading and detailed design protocols. The motivation behind this project is to enhance the efficiency and accuracy in healthcare building design, addressing the need for faster design delivery, precision, and reduction of manual, repetitive tasks.

The project aims to develop an AI-based BIM tool integrated with Autodesk Revit, specifically designed for healthcare building design. It intends to automate the application of standardised layout requirements, uphold ergonomic and functional requirements across various room sizes and shapes, and significantly reduce human error and manual oversight. The project proposes a groundbreaking approach through three innovative levels:

* **Creation of a machine-readable design protocol**: Utilising OWL ontologies, knowledge maps, and SPARQL, the project will develop a machine-readable design protocol. This protocol will integrate complex room loading rules and constraints, ensuring adherence to healthcare-specific design requirements.

* **Development of AI models for optimal room loading**: This AI model will leverage 3D spatial BIM analysis and computer vision techniques to automate the process of determining the optimal parameters for room loading, thus streamlining the design process and reducing the potential for errors.

* **Development of an intelligent BIM tool**: The tool will function as a design assistant, rule checker, decision support system, and report generator within the Autodesk Revit environment. It will utilise Revit SDK/API, design protocols, and spatial BIM analysis to automate the positioning of components, ensuring clash-free design.

The project will result in a dynamic, adaptable design protocol specific to healthcare settings, and an AI-based BIM tool that streamlines healthcare building design, ensuring compliance, efficiency, and optimised spatial utilisation.

This proposed BIM tool represents a significant leap in healthcare building design. The project would set new standards in the field by addressing existing gaps in BIM technology and incorporating advanced AI techniques. The project will not only facilitate more efficient and error-free design processes but also allow architects and designers to focus on innovative and creative aspects of healthcare architecture. This project has the potential to revolutionise how healthcare facilities are designed, leading to better outcomes in patient care, staff efficiency, and overall building functionality.